Production and utilization of environmentally friendly Bio-Eco-products towards Transport4.0

Bio-Eco-Trans4.0 aims to develop environmentally friendly, sustainable and energy efficient technologies and products
from waste within the scope of road transport as well as to strength the professional career of Dr Carmona-Cabello to
become a world-leading researcher in the production of waste-derived products. The novelties of Bio-Eco-Trans4.0 are
the development of new materials using waste feedstock, the integration of product functionally and air quality impact
on product's design, and embedding the concepts of circular economy, industry 4.0 and digitalisation within a biorefinery.
The findings could be also relevant to other methods of transport and 3D printing materials. Bio-Eco-Trans4.0
will contribute to mitigate the impact of the transport sector on energy demand (33% of the total energy production), air
quality (4.2 million deaths worldwide annually) and greenhouse gas emissions (GHG) (24% of total CO2 from EU) using
a whole life cycle approach. The fellowship aligns with the Framework of Policies for Energy and Climate Change 2021-
2030 targeting a reduction of GHG (40%), an increase in renewable energy (27%) and an improvement in energy
efficiency (27%) compared to 1990. The experience of the fellow in the development and characterisation of bio- and
eco- products, the excellent environment and complementary expertise at the host institutions and the pathways to
strength/develop collaborations with industry provide the right ingredients to maximise its impact.